Artists Networks: Whose Voice Counts? Researching the disconnects with and for artists from the Global Majority in the Yorkshire region.

Situated in the School of Performance and Cultural Industries (PCI), the research project will collaboratively examine approaches to the critical absence of research on the involvement of artists from the Global Majority within artist-led networks in the Yorkshire region. The positive impact of participation in networks supports artistic resilience across social, economic and cultural value systems (Holden 2015, Virani et al. 2021). Artists from the Global Majority are not connected and lack visibility, particularly if their art practices arise from
non-western aesthetic traditions. As ongoing research by YVAN, impacts and practices will be shared and contribute to fair and equitable arts policy frameworks.